Transatlantic Interests and Democratic Possibility in a Transforming Middle East

My research will evaluate how the Arab Spring, the popular name for the pro-democracy uprisings across the region in the early part of 2011, has affected US and EU policy towards regional allies in the Middle East and North Africa (MENA). The events in one country after another were viewed from across the West with a mixture of awe and hope. There was great respect for the bravery of individual citizens who seemed to be willing to risk everything for a chance to topple existing authoritarian regimes, and this was coupled with a genuine desire to see personal political freedom extended to those people who had previously enjoyed very little of it. At the same time, though, as the wider population in the west was watching with great anticipation the efforts of indigenous democracy campaigns to cast off their existing political shackles, it must be noted that the Arab Spring itself serves as direct repudiation of the democratisation policy previously being conducted in the region by both the US and EU.

I will seek to understand this tension by exploring how strategic calculations which attempt to balance democracy promotion by external actors with the security of other interests in the region are being transformed by events. Encouraging democratic transition in the MENA has been the stated aim of US and EU policy-makers since September 11 2001 in the name of national security at home, on the assumption that the socialisation of individuals to democratic norms will lessen the chances of the MENA becoming a breeding ground for terrorist organisations. Significantly, though, the one model of democracy promotion which does not appear to have been on the agenda of policy-makers in Washington and Brussels was the type of bottom-up demand for democracy from civil society groups which animated the Arab Spring. Western policy-makers instead have always preferred a policy of gradualism which tried to work with the region's existing autocratic regimes. The Arab Spring challenges such a strategy in the most dramatic way imaginable, as it does the assumption that autocratic regimes will provide regional stability. This has fatally undermined existing policy, leaving US and EU foreign policy establishments struggling to create a new grand strategy of engagement with the region. My research will explore this gulf in policy making, charting: (i) the new initiatives which have emerged from Washington and Brussels to replace the now largely defunct policy which dominated before the Arab Spring; and (ii) the tensions which remain from the failure so far to remove all remaining vestiges of the original policy.

Arguably the biggest challenge which continues to face western policy-makers is the need for the US and EU to discover whether they have the foreign policy-making capacity to cope with the new regional realities on the ground. In particular, this might mean having to challenge the vested interests which have become embedded in their own security cultures if they are to promote that capacity successfully. The debate is currently in a continual process of reframing, as events are ongoing. My research seeks to trace that process of reframing in an attempt to show just how flexible the US and EU might now be to respond successfully to upcoming developments in the transition movements which were first activated during the Arab Spring. After all, it is not clear what the region will transform into: will the end result of the uprisings be more peaceful and stable democracies, a reversion back to autocratic rule after a temporary pro-democracy hiatus, the seizure of power by Islamist-dominated governments that are openly hostile to the "West", or a complex combination of all three when viewing the region as a whole? My three case study countries of Egypt, Morocco and Saudi Arabia are designed to capture as many possibilities in this regard as possible, given that each responded to the Arab Spring in markedly different ways.

Potential impact
Impact is very much part of the overall "DNA" of this research, which will benefit multiple stakeholders directly and indirectly, having been designed to create both medium-term benefits and a legacy beyond the life of the project.

For Academic Stakeholders the project will:
- Address important security issues in the Middle East and North Africa (MENA) following the developments of the Arab Spring.
- Generate new knowledge to contribute to the ongoing debate of the West's relationship with the MENA.
- Enhance detailed knowledge of the Arab Spring's effect on US and EU relation's with Egypt, Morocco and Saudi Arabia.
- Establish new networks of UK and international scholars through constructing an International Politics of the Middle East Working Group, and a project Advisory Network, which will cross-fertilise multiple networks inside and outside of academia and support this research project.
- Innovate methodologically by building on an interdisciplinary Constructivist institutionalist framework and advancing the state of the art in computer assisted qualitative data analysis software (CAQDAS) techniques.
- Produce a qualitative database exploitable for future researchers by myself and other analysts.

To advance the state of the specialist literature I will use the project to produce my second single-authored monograph, produce three academic journal articles targeted at high impact publications, present my ongoing results at international conferences and to validate/challenge my previous research findings by testing my former results with the latest CAQDAS techniques only made possible by recent technological advances. This latter will be part of an emphasis on creating a lasting legacy by building advanced CAQDAS skills capacity through delivering skills training to academic staff and students at Warwick and updating my "how to use CAQDAS" CD Rom and workbook for wider distribution.

For Policy-makers and practitioners this project will:
- Provide an evidence base from which policy decisions can be informed at the international level.
- Provide a comparative basis from which to access policy within the US and the EU.
- Inform policy practitioners of the wider concerns about democracy promotion strategies and inform discussions of how to balance this with wider national security concerns.
- Challenge the assumptions upon which "Western" policy is constructed in order to contribute to the ongoing policy debate of how to engage with the MENA in a context of conflicting interests following the Arab Spring.

To advance these aims the project will ensure that policy-makers and practitioners are part of the overall project construction by including them in the project's advisory network and engaging with them through existing, and to be expanded, networks.

For the public and ancillary beneficiaries this project will:
- provide a series of engagement strategies to increase public awareness of the issues generated by the Arab Spring for the "Western" policy and demonstrate how it affects national security in the UK and similar states.
- Provide a skills base in CAQDAS, beyond academia, that has a proven track record of providing core and advanced research skills that benefit research well beyond the purview of the research project's core focus.

To raise public awareness, a documentary will be made that makes this research tangible and accessible to audiences beyond academia. This will be combined with updates through a facebook page and my existing twitter account. The training of skilled people beyond academia will be facilitated through the "how to use CAQDAS" CD Rom and workbook.

Overall this research project is on an important and timely subject, will employ innovative research methods on the international stage, maximise its impact across disciplines and build my own skills that will strengthen my ability to carry out important research of benefit to society in the future.